Assuming Identities Online: description, development and ethical implications.

Preventive policing of serious crime sometimes involves deception and disguise. A case in point is the prevention of abuse arising from paedophile grooming and peer to peer networks where abuse images of children are discussed and exchanged. The preventive techniques by police investigators include assuming identities of existing community members, and of children, so that interventions and arrests can be made. Often, there are tight time constraints associated with this process - investigators have only a small window in which to learn and assume the identity in question before arousing suspicion in their target(s). The training that undercover online investigators currently receive, although broadly informed by linguistic theory, is in need of development. Furthermore, the time constraints mean that a semi-automated system to assist in identity assumption would represent a crucial contribution to the investigative toolkit.

Research taking a computational approach to the analysis of online communications has thus far focussed overwhelmingly on the structural elements of Computer Mediated Discourse (CMD), such as typography, orthography and other low level features, with little to no attention being paid to the socially situated discourses in which these features are embedded. The Centre for Forensic Linguistics (CFL) - a research centre within Aston University combining leading-edge research and investigative forensic practice - and Lexegesys - a consultancy and technology company specialising in developing and implementing data analysis solutions, recently collaborated on a project that was successful in automating the process of identification and extraction of low-level features for the purposes of attributing authorship of unknown texts within the context of Twitter. Yet CMD has widely been recognized to operate on a number of linguistic levels, such as those of meaning, of interaction, and of social practice. Outside of the computational linguistic field, the characteristic features of CMD are understood as resources that users draw on in the construction of identities in particular contexts, and CMD constitutes social practice in and of itself rather than simply being shaped by social variables.

Taking an inductive approach, which is to say that the phenomena of interest, rather than a specific theoretical paradigm, are primary, this research aims to bridge the gap between complex theories of the discursive construction of online identities on the one hand, and computational approaches to analysing online communications on the other. A small scale study CFL and Lexegesys are currently engaged in is addressing the challenges of automation at the pragmatic and interactional levels, working towards the semi-automated identification of phenomena such as indirect speech acts and topic management.

The work is extremely practical and is informed by real-world police investigations. A partner in the project, the West Midlands Police, Technical Intelligence Development Unit is crucially committed to providing data and operational insights. In addition to empirical applied linguistics, the project conducts proof-of-concept work for software that will assist in an ethical use of assumed identities in policing. Furthermore, it will involve an assessment of the ethical and policy implications for policing and security of complexity in online identity performance.

This proposal was previously submitted to the AHRC, and is resubmitted here on their advice.

Potential impact
A major intended impact of the research is improved policing and a better protection of children online. The most significant beneficiaries of this research will be the children.

More direct beneficiaries include police officers engaged in online undercover work and specifically their work targeting paedophilic picture exchanges and online grooming activity. There are two separate aspects of impact within this task. The first is the development of policy concerning, and ethical conduct of investigations into, on-line paeodophile grooming, and the second is improved performance in the task, i.e. successful prosecutions of paedophile groomers. Different groups of police will benefit from the research project taken as a whole; locally, it will be the West Midlands Police (WMP) unit engaged in the project, but as this unit has representatives on the relevant committee of the Association of Chief Police Officers (ACPO) and holds the national training contract for online undercover operations, and as this training is increasingly available to international police, the impact will be rapidly disseminated nationally and potentially internationally.

In addition to this route for dissemination of impact the project outputs include the provision of individual training days and a training manual for the wider policing and security community and we would hope to attract to this training those with interests in investigation of high tech crimes, fraud, gangs and counter terrorism.

The research will also be of benefit to organisations such as the Child Exploitation and Online Protection Centre (CEOP) in its efforts to build up intelligence that informs their operational deployments and steers their educational programmes. Charitable organisations such as Barnardo's Cut Them Free campaign, which is working for strong and targeted policing to prevent sexual abuse and prosecute it when it occurs, will also benefit from the targeted preventative methods that will form the outcome of this research. The project also feeds into the work of the Virtual Global Taskforce, which seeks to build an effective, international partnership of law enforcement agencies, non government organisations and industry to help protect children from online abuse.